Complex intake flows and advanced non-intrusive measurement methods

Current work at Cranfield University has developed a test rig and PIV measurement capability for measuring the highly distorted flow field at the exit of a curved intake duct. The overall aim of the research is to further develop innovative measurement methods for complex and podded engine intake systems. The research will focus on two main aspects: time resolved PIV for complex intakes and investigating fundamental aspects of applying PIV to short podded intakes. The research will include application of PIV for representative complex S-duct intakes on the Cranfield test rig as well as the development of methods for the analysis of unsteady TR-PIV data. The work will also include CFD simulations to refine the experimental arrangement for measurements in different regions of the duct. The research will also address the fundamental aspects of applying PIV and advanced measurements to short podded intakes in a wind tunnel. The aim is to identify and design a viable experiment arrangement in collaboration with a post-doctoral researcher.